University of Glasgow And NHS Quality Improvement Scotland

To transfer expertise in using Patient Reported Outcome Measures for NHS quality improvement with particular reference to low literacy and communication impaired populations.